Computational modelling of myosin mutants for the treatment of congenital myopathies

Modelling the dynamics of the fast type II-a skeletal myosin (encoded by MYH2 gene) in MD simulations and comparing its dynamics with different mutants (Missense mutation specifically). The binding pocket for drugs will also be characterised and ready for virtual screening.